Inception Audio

Throughout time, humans have developed techniques to deliver useful content:

* Stone inscriptions became books
* Books became E-books,
* E-books became audiobooks,
* Audiobooks became podcasts,

Now, we are introducing **InceptionAudio: Implant ideas/skills in your mind while you sleep**.

Inception Audio converts classic text content into a Lucid Dream experience. The user simply selects which book, material or skill they want to learn and the Mobile App will generate custom audio that will be played at night.

We work with skilled psychologists, data scientists and script writers to give you the best sleeping experiences and transform you into the person you wish to be. After only 11hrs, you will start to see changes in your habits, character and mental health.